PLAsma Funtionalised CAPsules for Composite Damage Detection (PLAFCAP)

This project aims to develop materials that when incorporated into composite structures, provides those

composite materials with the ability to “bruise” or show a visible indication that the material has suffered

damage.